Jams & Chutneys - By Oli

"'By Oli' came up with the first product and worked in collaboration with marketing and branding specialists in order to develop a distinctive logo and packaging which truly reflects what the brand represents. However, with no experience of intellectual property the next step is to
protect what has been created so far.

The brand has innovatively connected with a certain lifestyle and adopted values which competitors are not doing. 'By Oli' wants to safeguard these unique qualities.

'By Oli' is supplying a number of cafes and shops in the local area and is in a second round of consideration for selling produce on Borough Market. Having a unique brand and a great product have been integral components in this process.

With the opportunity to sell products in one of England’s most renowned food markets and having exposure at a venue frequently visited by food industry experts, 'By Oli' seeks to have the necessary protection in place in order to safeguard the brand. The potential threat is that without adequate IP protection, competitors with significantly more resource will attempt to imitate the brand.

With the long-term vision that 'By Oli' will compete with established brands for a place on selected supermarket shelves, having the necessary IP protection in place will contribute to taking the next step in elevating and strengthening the brand."